Implementing h-type mesh adaptation for fusion reactor plasma dynamics simulations in Nektar++

This project, funded jointly by the UK Atomic Energy Authority (UKAEA), forms part of the ongoing multi-disciplinary effort to create a next-generation model for nuclear fusion reactor design. It will align with project NEPTUNE (NEutrals and Plasma TUrbulence Numerics for the Exascale), which aims to create modern and scalable computational models for the "edge" region of a tokamak fusion reactor, where the confined hot plasma comes into contact with cold neutral gas and the reactor wall itself. Advancing our knowledge of this region is a classic and grand-challenge scale problem, for which the next generation of exascale supercomputers can be used to tackle. However, to do so requires the development of software and numerical methods to run on these machines. This studentship will therefore align with several key computational challenges currently underway in joint UKAEA-KCL research projects as part of the Nektar++ spectral/hp element framework, which is intended to address some of the essential performance requirements that are needed to overcome the use of these methods on the hybrid many-core hardware currently being used to power the first generation of exascale supercomputers.